An investigation into participation and inclusion in social change organisations

The need for urgent, societal change is widely acknowledged in light of the interconnected
crises humanity is facing associated with climate breakdown (see Klinenberg, Araos and Koslov,
2020; Bush, 202). These crises disproportionately affect society's most marginalised, in the UK
as well as in countries of the Global South (Tokar, 2018). Responses to these challenges
include local-global movements such as Extinction Rebellion (XR) and Transition Network which
aim to create a grassroots response, but while these movements frequently foreground
participation they have received criticism for their lack of diversity (see Bell, 2021 on the narrow
demographic profile of mainstream environmentalism; and Bell and Bevan, 2021 on the
alienation of ethnic minorities and working classes from Extinction Rebellion).